AI-Powered Wound Infection Indicator

Isla is a secure platform that allows for the secure capture, sharing and storage of photos, videos and forms between patients, carers and clinicians. This enriched data can be used to create a visual patient record, showing condition over time, and interactive forms add data to further inform clinical decision-making. The Isla platform is already assisting clinicians at scale and is popular with patients (more than 77,000 submissions in the last 12 months). The platform has been designed alongside clinicians and patients, and has enabled Isla to achieve a market-leading submission rate of 81% - bringing convenience to many patients who have found it difficult to engage with technology in the past. Isla interfaces with numerous widely-used Electronic Patient Records (EPRs) to ensure seamless data transfer and ease-of-use for NHS Trusts. As a result Isla has led to decreased time to treatment, increased patient satisfaction and optimised triage and monitoring processes.

Isla has a wide variety of use-cases that are being used and explored and is developing innovative tools employing Artificial Intelligence (AI) to further assist clinicians and patients. One exciting project is the AI-Powered Wound Infection Indicator, applying machine learning and computer vision to images of healing wounds and assessing them for early indicators of infection. 3.8 million NHS 'patients with a wound' require wound monitoring, either from post-operative or acute wounds, representing 7% of the UK's adult population. 1 in every 16 surgical patients will experience a Surgical Site Infection, accounting for 16% of total healthcare-associated infections and are estimated to cost the NHS £1 billion per year. This AI tool will allow clinicians to triage patients, identifying the need for early intervention and expediting treatment to those who need it, and to reduce unnecessary face-to-face appointments (which wastes clinical and patient time) for those that do not.

Through the NHS Long Term Plan and net zero commitment, the service is targeting a 33% reduction in face-to-face outpatient appointments by 2024\. To do so, the service requires innovative remote monitoring solutions that can integrate with, rather than recreate, management systems.

Isla's innovative project and problem-solving approach will deliver a technical product that can assist clinicians, improve patient care and reduce resourcing strain, allowing technologies of the future to take their place in resolving issues from the past.